A new approach to benchmarking the skills of companies and their employees, which then delivers the shortest and most efficient path to learning and career progression.

Skill shortages are a major issue in the UK and arise because there are not enough people with particular skills to meet demand. The Open University estimates that skill shortages cost the UK £2bn a year in higher salaries, recruitment costs and temporary staffing bills. They can also significantly hamper growth. According to OECD research, the UK could boost its productivity by 5 per cent if it reduced the level of skill mismatch to OECD best practice levels.

The whole world is looking for alternative, efficient and affordable education. Bill Gates summarised the problem nicely: "I read more than my share of textbooks," Gates says. "But it's a pretty limited way to learn something. Even the best text can't figure out which concepts you understand and which ones you need more help with." Software can be used to create a much more dynamic learning experience.

Our aim at Knowledge Officer is to create the shortest and most efficient path to employment and career progression. Our e-learning platform technology builds a personalised learning path, helping the user to learn with purpose to achieve their career goals. We use a three-step process 1) Skills - artificial intelligence analyses job descriptions from the best companies in the world to pick out the most common and important skills. 2) Learning - we source the highest quality learning materials from around the web, create challenges, track your progress and allow you to compete with your friends - proven ways to learn more effectively. 3) Opportunities - once you've learned core skills, we'll match you with jobs and opportunities based on your criteria.

Our solution understands the skills required for each job title on the market based on data from millions of job posts and public company profiles and finds the best-curated content that helps people gain those skills.

This project will conduct challenging research to extend our technology so that given a job title or a career goal, and a location or industry, will list the required skills for the goal in this specific location and industry and also output a recommended learning path to get those skills. Working with early adopter partners, and learning professionals, the learning path will be further personalised/tuned based on a series of assessments the user undertakes during onboarding and while going through our existing learning journey.